Sound Interactions in the Metaverse PhD: Emotional response to immersive audio in live music performance

Brief description of the context of the research including potential impact
It will address the challenges of understanding the impact of different listening environments, contexts and technical setups and sound formats on listeners. With the development of virtual and augmented reality experiences, and the rapid changes in how people consume media, especially live music performance, live in-person performance is potentially being re-valued. The successful candidate will develop a research question around the topic of the influence of social relationships on the performer and listener experience in Live musical events. How to measure the value of in-person real time relationships remains a big question. This project might explore performer-performer or performer-audience relationships in the context of live music performance experiences from perceptual and emotional perspectives. The transference of these experiences into virtual or hybrid contexts might also be explored. In addition to working within the Sound Interactions in the Metaverse CDT cohort, this project aligns with another PhD being supported by L-Acoustics, based in Paris, focusing on the impact of sound system design and mixing choices on the listener's emotional response to live music, and the successful candidate will also collaborate with this student.

Aims and objectives
To develop scalable protocols that capture human experience of live performance for multiple audience members and performers.
To understand how human experience, especially emotion, is influenced by different sound technologies in live performance, especially the context of immersive loud speaker systems.
To guide the development of scalable audio systems that maximise the potential experience for individuals and social connection.

The research methodology, including new knowledge or techniques in engineering and physical sciences that will be investigated
Non-invasive methods to track physiological features that relate to our emotional response are becoming more widely used tools in the evaluation of user experience across different academic fields and different applications. However further technological development is required to scale these approaches. This project will utilise mixed-methods and will likely employ biometrics sensors, pupilometry, motion tracking technologies and cameras to develop a protocol to measure social interaction and impact different auditory contexts on individuals.

Alignment to EPSRC's strategies and research areas
This project aligns with the EPSRC core discipline for discovery research of Digital Future, producing tools and technologies that form the foundation of future UK prosperity. In particular this research will guide the technological development of digital solutions to the creative industries.

Any companies or collaborators involved
This project is a collaboration between University of York and L-Acoustics as part of CoStar LiveLab.